A Drug Delivery Challenge: Cracking the Code of Mass Transport in Disordered Systems

Embark on a fascinating journey into the world of drug delivery and mass transport in complex biological systems. This project will explore how molecules navigate through disordered networks, from liposomes to human skin. Led by experts in computer simulations and continuum models, you will unravel the connections between molecular-level interactions and macroscopic drug delivery processes. You will develop skills in both atomistic simulations and fluid dynamics, while addressing challenges such as optimising drug transport and release via state-of-the-art nano-carriers. This project will leverage collaborations with experimental partners and offers a unique opportunity to make a real impact on healthcare applications.